Long wavelength (>1400 nm) GaSb quantum ring VCSELs for consumer applications

Vertical-cavity surface-emitting lasers (VCSELs) are high-speed, compact (low cost) laser diodes used in laser printing, datacoms and other applications. However, their implementation in the sensing and 3D imaging functions of smartphones has recently transformed the VCSEL market. The project will build on successful collaborative work between IQE and Lancaster developing telecoms wavelength (1300 nm) GaSb quantum ring (QR) VCSELs. The objective is to push the emission wavelength further into the infrared to reach the crucial >1400 nm wavelength range for 'eye-safe' VCSELs to be used in the next generation of proximity sensing, gesture recognition, 3D imaging and LiDAR devices for consumer and automotive applications.